Ultra Safe Ambulation Control System of Systems for a Bipedal Host Robot

SARAH is a bidpedal humanoid silent, agile, robotic, semi-autonomous, host vehicle that can carry a high tech payload. The payload can interface to SARAH and provide further ambulation guidance and environmental context or the payload can just rely totally on SARAH to carry around the payload using remote human guidance or GPS way points. SARAH is semi-autonomous and even though blind and relying only on proprioception and inertial sensors, she can stand and walk safely under a large number of circumstances; zero visibility, unstable ground, pushed, shoved, tripped. The idea is that high tech developers of robotic health care, search and rescue, hazard detection or companionship and domestic services can simply use SARAH as their trusted bipedal locomotion subsystem on sensitive terrain, around children, pets, and frail elderly. SARAH's ultra safe and agile quiet ambulation will be feasibility tested and demonstrated in this project. The control system of systems will make use of state of the art innovations in deep learning, morphed modality pattern generators and these will be integrated with an OPEN API so a developer can quickly interface to SARAH and reach the market sooner and safer. SARAH will be developed and manufactured in the UK for export.